vRecover: Verifiable Cyber Recovery and Assurance for UK SMEs

vRecover is a **Software as a Service (SaaS) platform** designed to help UK **small and medium-sized enterprises prove their cyber recovery readiness**. Many SMEs already use security controls such as backups, multi-factor authentication, and access management. However, they are often required to rely on _manual screenshots, spreadsheets, or one-off certifications_ such as Cyber Essentials to prove their security. These approaches _do not demonstrate whether a business can actually recover_ from a cyber incident.

**Cyber incidents** such as ransomware and system outages now **routinely disrupt SME operations and damage customer trust**. According to the UK Government's 2025 Cyber Security Breaches Survey, **43% of UK businesses** and 30% of charities experienced a cyber security breach or attack in the last 12 months, with **36.5% of affected businesses being micro or small enterprises** \[1\]. Financial impacts are escalating: in 2024, **£197 million was paid out** by insurers to help businesses recover from cyber incidents, representing a **230% year-on-year increase** - £138 million more than in 2023 \[2\]. Furthermore, industry reports indicate that **59% of SMEs** **experienced a cyber-attack** last year, often resulting in hefty fines and uncertain commercial futures \[3\]. Despite having security tools in place, most SMEs **cannot credibly prove that these controls work in practice**, particularly when insurers and customers ask for evidence of recovery capability.

This creates a **clear commercial gap**. Insurers are tightening requirements and increasingly **prioritise recovery capability over prevention alone**. Without verifiable evidence, SMEs face **higher insurance premiums, failed renewals, and delays in winning or retaining contracts**.

**_vRecover addresses this gap_** **by automatically collecting objective, read-only evidence directly from an SME's existing systems**. This **replaces self-attested claims with machine-verifiable assurance**. The platform focuses on:

1. **Verifying security controls** by confirming measures such as multi-factor authentication enforcement and privileged access configuration.
2. **Verifying recovery readiness** by proving that backups exist, are isolated, and have been tested for restoration.
3. **Converting technical system evidence into structured, reusable assurance outputs** aligned with insurance and due-diligence questionnaires.

Unlike compliance checklists or risk scoring tools, vRecover **focuses on proving recovery capability using objective system evidence**. Delivered through a **seamless onboarding SaaS model**, the platform **allows SMEs to operate without specialist cyber expertise** or changes to existing infrastructure. This helps organisations respond more efficiently to assurance requests while reducing cost, disruption, and business risk.

**Reference:**

1. Cyber security breaches survey 2025, **DSIT**, https://www.**gov**.uk/government/statistics/cyber-security-breaches-survey-2025/cyber-security-breaches-survey-2025
2. https://www.abi.org.uk/news/news-articles/2025/11/nearly-**200-million-paid-in-cyber-claims**-to-help-uk-businesses-recover/
3. **Cyber Readiness** Report 2025, https://www.hiscoxgroup.com/news/press-releases/2025/29-09-25